Project Ignite

Project **Ignite** is a new online Certification Programme in Game Quality, providing a professional pathway for entrants into the games industry to develop foundation knowledge and skills in Games Quality Assurance (QA) to a level recognised and endorsed by the industry.

QA has evolved from simply finding bugs in a game; from test automation and machine-learning to the 'live service' of games that directly impacts players' experience, QA ultimately increases a game's commercial success. Currently, there is no industry-standard pathway into QA that responds to increasing demand for this ever-evolving skill set.

Originated and developed in the UK for a global market by Qualicon; the global leader in Game Quality professional development. **Ignite** is endorsed by leading international studio partners who recognise its potential to professionalise, standardise and future-proof the QA talent pathway. **Ignite** will provide the industry benchmark that identifies, reviews and develops the QA skill set. Ultimately this will stimulate sector growth, accelerate job creation and define best practice to optimise productivity.

Responsive to innovation - virtual reality, metaverse and more- **Ignite** will help to future-proof the games industry. Our EDI strategy aims to engage a more diverse demographic, so the industry better represents the game playing population.

This project has focused on the content creation of training materials from industry subject matter experts in readiness for a test/launch phase later in 2024.